Towards a Quantum Internet

The goal of this project is to develop a source of time/frequency-entangled photon pairs suitable for multipurpose quantum communications in daylight conditions the context of next generation wireless communications. The large background noise due to solar radiation limits satellite-to-ground and, in general, free-space entanglement distribution to night operation, strongly reducing the time of operation of quantum communications links. In this project, we propose to investigate integrated narrow-linewidth sources of entangled photons.

The project will also explore the opportunities from flying the source on future Arqit satellites to validate it for future Quantum Communications networks and for entanglement distribution experiments with international partners for a variety of applications in the context of the future Quantum Internet.